Advancing Personalised Care: Treatment Selection and Outcome Prediction Research"

Advancing Personalised Care: Treatment Selection and Outcome Prediction Research" Developing, validating and testing a treatment matching tool for post-traumatic stress disorder.